Terrabotics - Rapid 3D Reconstruction from Satellite Video & Multiple View Imagery

Terrabotics (TX) eliminates the need for manual exploration and data collection in risky and
inaccessible areas across the globe, whilst enabling non-technical decision makers and
technical front-end planners to leverage geospatial data to assist in planning and decision
making.
This project’s goal is to develop the key algorithms necessary to create a self-service webplatform
allowing anyone to use our high resolution terrain data within their strategic decision
making.